Rigid Materials - Extrusion Project

Despite advances in plastic-replacement packaging, bioplastics still only represent 1% of the 300m tonnes of plastic produced annually, with a majority restricted to niche, consumer applications. The material will fit under the new EU legislation on single use plastics and therefore has huge potential. There is a need for a non chemically modified biodegradable plastic that can replace the current modified bioplastics such as BPA, PLA that do not fit under the new EU legislation.

We aim to address this with the development of our extrusion manufacturing capability to produce the world's first 100% natural, plastic replacement packaging designed for mass market application and industrial use. The potential market is huge, the material could replace any plastic item that is currently injection moulded, from toys to disposable cutlery.